HEritage and Art Trails of Cardiff Project (HEART of Cardiff Project)

Before the advent of the Roman invasions Caerau Iron-age hillfort was once the major power centre for the entire Cardiff region. In a sense, all roads would have lead to this important site which would have been a focal place where outlying communities would come together to express their identity and power through the construction of monumental earthworks.

Today, however, Caerau and Ely are areas of significant social and economic deprivation and marginalisation, particularly for young people. High unemployment, poor educational opportunities and a range of social problems inhibit life chances and create a culture of aspirational poverty. There is also a significant and, to a large extent, exaggerated stigma associated with this area of Cardiff and its problems. For many young people today then, all roads seem to lead away from Caerau and Ely.

The HEART of Cardiff Project aims to directly address issues of marginalisation and aspirational poverty working in collaboration with community partner ACE (Action in Caerau and Ely) to significantly expand their existing All our Stories project and establish a circular heritage trail, researched and created by local residents and young people and punctuated by their heritage themed artwork and supported by a digital resource trail, which will connect local communities with St Fagans National History Museum and once again place Caerau and Ely and their amazing histories at the heart of West Cardiff.

Building on the recently funded HLF All our Stories Pathway to the Past Project at Caerau hillfort and dovetailing with the CAER Heritage Project phase 2 Digging Caerau excavations and reconstruction of an Iron Age village at St Fagans National History Museum, the HEART of Cardiff Project will engage local people of all ages in the design of the heritage trail and the creation of an accompanying digital resource, hosted by the People's Collection website, which will provide historical information and folk memories about important local sites way-marking the trail. Young people facing exclusion will then employ this design and the accompanying histories/stories and will physically create the heritage trail linking communities in Caerau, Ely and Fairwater with St Fagans.

As they design and build this heritage trail, participants will work with a professional artist and early career academics to express their findings through heritage themed artwork, eco-graffiti and a digital resource. Developing the model of the Pathway to the Past All our Stories project with ACE, local people will also work closely with academic researchers, university students and heritage management experts to learn about and research the amazing multi-period heritage of the area. They will discover how they can preserve and enhance that heritage - strengthening bonds of community and acquiring new skills and confidence in the process. In conjunction with the Digging Caerau, HEART of Cardiff will thereby create a lasting legacy which will invest local young people in their heritage, providing them with a powerful sense of the importance of their 'home turf' and encouraging people from outside of Caerau and Ely to visit, rather than shun, this unique and vibrant area of Cardiff.

Potential impact
The HEART of Cardiff project will create a lasting legacy which will invest local people in their heritage, providing them with a powerful sense of the importance of their 'home turf' and encouraging people from outside of Caerau and Ely to visit, rather than shun, this unique and vibrant area of Cardiff. A range of informal and formal educational activities providing skills and challenging aspirational poverty will be delivered and developed through the process of co-produced research on the Digging Caerau project which will dovetail with HEART of Cardiff. This research will inform both academic and heritage interpretations of the site expressed through educational progression, heritage themed creative art and a legacy of heritage infrastructure. This will be supported by a community driven 'viral' campaign to promote the heritage and communities of Caerau and Ely co-ordinated by artist Paul Evans and the Early Career contributors.

Through a heritage themed art trail and accompanying digital resource HEART of Cardiff will thereby create a sustainable heritage resource which will be of benefit to the community; attracting external visitors and stimulating positive interest in Caerau, while also encouraging local residents to physically explore their heritage and utilise the significant resources provided by the National History Museum. In conjunction with the Digging Caerau project, it will thereby establish a firm link between the Iron-Age archaeology at the heart of the community and the reconstructed Iron-Age village, informed by research on that archaeology and co-produced by the community, at the St Fagans National History Museum just over a mile away. Moreover, community members will be active participants, contributors and beneficiaries at all stages in this project.

The HEART of Cardiff Project aims to directly address issues of marginalisation and aspirational poverty working in collaboration with community partner ACE (Action in Caerau and Ely) to significantly expand their existing All our Stories project and establish a circular heritage trail, researched and created by local people and punctuated by their heritage themed artwork, which will connect local communities with St Fagans National History Museum and once again place Caerau and Ely and their amazing histories at the heart of West Cardiff.

Building on the recently funded HLF All our Stories Pathway to the Past Project at Caerau hillfort and dovetailing with the CAER Heritage Project phase 2 Digging Caerau excavations and reconstruction of an Iron Age village at St Fagans National History Museum, the HEART of Cardiff Project will engage local people of all ages in the design of the heritage trail and the creation of an accompanying digital resource, hosted by the People's Collection website, which will provide historical information and folk memories about important local sites way-marking the trail. Young people facing exclusion will then employ this design and the accompanying histories/stories and will physically create the heritage trail linking communities in Caerau, Ely and Fairwater with St Fagans.

As they design and build the heritage trail the participants, both young and old, will work together with a professional artist, academics and heritage experts to express their findings through heritage themed artwork and eco-graffiti at identified way-marks which will be linked to the digital resource through QR codes. Developing the model of the Pathway to the Past All our Stories project with ACE, young people will also work closely with academic researchers, university students and heritage management experts to learn about and research the amazing multi-period heritage of the area. They will discover how they can preserve and enhance that heritage - strengthening bonds of community and acquiring new skills and confidence in the process.